Harnessing next-generation diagnostic technologies for biosurveillance, wildlife forensics and molecular ecology

The capacity of eDNA barcoding assays to detect species and characterise communities from the DNA found in environmental samples such as soil, sediment or water has revolutionised how biodiversity is monitored in natural populations, and provided a suite of tools that are used across a range of applied fields including epidemiology, conservation, wildlife forensics and biosurveillance. eDNA barcoding is widely used to detect particular pathogens to track the spread of disease, and in a conservation context have been utilised to monitor the movement of rare or elusive species. Similarly, they are commonly used to detect invasive species and monitor the effects of environmental perturbation on species abundance or distribution.

However, whilst eDNA barcoding is increasingly recognised as an essential part of the toolkit for effective environmental management and stewardship, its adoption by a broad community of practitioners and end-users has been hampered by the requirement for specialist facilities within dedicated laboratories, plus associated expertise in analysis and interpretation to draw robust and meaningful conclusion. What is urgently needed and would deliver a real transformational change for non-specialist practitioners is a democratisation of eDNA technology, with platforms for analysis that are portable, easy to use, cost-effective and generate results in real time that are simple to interpret.
There are several technology platforms being used for point-of-care diagnostics in human healthcare that could be pivoted to provide more easily accessible eDNA analysis for environmental scientists and practitioners. These include lateral flow assays, the utility of which has been clearly demonstrated through the Covid-19 pandemic; microfluid "lab-on-a-chip" platforms; solid phase optical assays; and next-gen ELISA utilising innovative EpitoGen presentation scaffolds.

The overarching goal of this PhD is to harness these emerging technologies to reinvent how eDNA analysis is undertaken in an environmental context. The project will look to disrupt all aspects of the current standard eDNA analytical pipeline, which defines a series of individual technology challenges that are the specific aims of the project: 1) We will target replacement of standard PCR steps with isothermal Recombinase Polymerase Amplification (RPA) approaches, removing the requirement for complex thermocycler instrumentation; 2) We will replace the standard genotyping approaches of gel electrophoresis or DNA sequencing with lateral flow detection to optimise workflow and reduce costs; 3) We will develop novel immunoassays for single nucleotide polymorphisms within DNA using EpitoGen scaffolding, enhancing the resolving power of current eDNA analysis; 4) We will explore immunoassays to detect DNA associated proteins from eDNA extracts, removing the need for PCR based analysis at any point within the analytical pipeline.

These technological advances will be developed for existing eDNA projects directed towards ongoing biosurveillance efforts for marine alien invasive species and wildlife forensic applications confirming the species status and geographical provenance of unknown samples. The project therefore offers a unique opportunity for a student to combine leading edge research across academic disciplines, plus interact with both biotech CASE partner and end-user environmental practitioners to deliver a step change in technology that will generate real non-academic impact and potentially commercially viable diagnostic assays.